Developing a suite of interoperable technical assets that support collaborative supply chain planning capability

Brookes is a rapidly growing UK-based SME specialising in manufacturing, distribution and retail. Brookes was founded by CEO Martin Woodward who has 30 years' experience in supply chain management. Founding colleagues were James Triggs, Simon McCarthy and Karen Merrin.

Global supply chains are often complex, poorly connected networks driven by multiple planning teams working in different ways with sometimes contradictory data. COVID-19-dislocated staff and processes resulting in buying too much or too little inventory. Brookes plans to build a data-driven technology platform that connects business processes and tools with social network solutions to allow collaboration across businesses and beyond.